Queen Margaret University And 2gether NHS Foundation Trust

To create a sustainable, targeted practice development programme to facilitate the development and implementation of a new socially inclusive, patient centred service model.